Intermediate scaling regimes for kinetic transport

The project seeks to establish diffusive and superdiffusive limit theorems for particle
transport in the Lorentz gas in the case of intermediate scaling limits for both random
and periodic scatterer configurations.